CamChain - Campylobacter in chicken production: survival, virulence and control

Technical abstract
We comprise groups in Europe, Thailand and Viet Nam. The Thai government will fund work there and that in Viet Nam will be funded by Wellcome Trust and the Dutch Government. Our work will address knowledge gaps on the behaviour of Campylobacter in the poultry chain. We need to better understand interactions between Campylobacter, chickens and the environment and how these affect food safety. We will create a holistic picture of Campylobacter behaviour in chicken production and fundamental data on survival, how environmental exposures affect virulence and on-farm population biology and on pre- and/or probiotic intervention on-farm to reduce Campylobacter levels entering the food chain. We will use modelling and risk assessment tools to identify and test the potential efficacy of different interventions that can be utilised by the international poultry industry. We will determine the role of flies as vectors of Campylobacter to broilers and develop improved surveillance tools in order to reduce the number of Campylobacter in broiler meat
We aim to better understand the behaviour of Campylobacter in poultry production to improve control. We will generate understanding of mechanisms for:
In-flock transmission and risk in production including bird to bird spread in-house and downstream in the production chain
Virulence encompassing both broiler colonisation and extra-intestinal spread
Interventions for improving host resistance based on enhancing gut health and, in so doing, finding points for control
Environmental survival and the impact of environmental exposures on virulence. During these processes will be deterine pathogen source and persistence mechanisms
Population evolution to examine how the production chain selects certain sub-types of Campylobacter and whether the selection processes change virulence potential

Potential impact
Campylobacter is the most important food borne zoonosis in the UK and the wider EU. In the UK it is estimated that there are 700000 cases of infection each year and that chicken-associated Campylobacter infection costs the UK economy ~£1 billion per year. Chicken is overwhelmingly the most important vehicle for human infection and is believed to be responsible for up to 80% of infections. ~80% of chickens on sale in the UK are Campylobacter-positive. Contaminated chicken presents two health threats. Surface contamination levels can be very high and contamination of deep muscle and liver tissues has been reported in up to 27 and 60% of samples tested respectively. The project seeks to better understand the processes that allow Campylobacter, and principally Campylobacter jejuni, to survive in the poultry production chain in the EU and in Thailand and to determine how exposure to potentially hostile environments affects virulence and bacterial population structures. We will also provide a comprehensive understanding of the molecular mechanisms used by C. jejuni to colonise the chicken gut and to leave there and infect edible tissues. We will examine the role of chicken gut health in the processes of Campylobacter infection and explore the use of pro- and prebiotics to better protect the birds from this major zoonotic pathogen.
The project is in partnership with the EU poultry industry and that in Thailand and all major UK retailers. Thus the beneficial impacts of our work can quickly be transferred to stakeholders.